Time Resolved Imaging of Multifunctional Materials in Three Dimensions (TRIMM3D)

Multifunctional ferroic materials are materials that simultaneously exhibit more than one ferroic property including ferromagnetism, ferroelectricity, ferroelasticity or ferrotoroidicity. Ferroic materials that exhibit more than one property are of great interest because the different properties may work together in different ways and lead to exciting new potential applications, if we could understand this better. For example, the coupling between magnetic and ferroelectric ordering can be utilised to develop low power magnetoelectronic devices (such as non-volatile magnetic computer memory) where the spin polarised transport of electrons can be used to flip magnetic memory bits. As a result there is a vibrant effort to understand the underlying mechanisms at work in bulk and thin film materials.

Many of the multiferroic materials that I am interested in have a certain structure called a perovskite crystal structure. Before multiferroic perovskite materials can find significant utility in a device setting, a clear understanding of the materials behaviour at the nanoscale is needed. Often the role of crystal defects and other topological structures remains unclear as (to date) no reliable means exists to image in three-dimensions and observe such effects in real-time. Moreover, if the crystal isn't grown carefully, it can easily grow in a different structure that doesn't display the properties that we want to investigate.

To better understand these materials I will use a technique called Bragg coherent X-ray diffractive imaging (BCXDI) without lenses. This is a form of x-ray microscopy that can permit high resolution imaging where the use of conventional optics is not feasible. The ability that BCXDI has to directly image time varying structural properties of materials in three-dimensions at the surface and in the bulk can greatly increase our understanding of how novel phases emerge and influence the material properties. The application of BCXDI to the study of multifunctional materials will enable a wide range of next generation technologies that otherwise are inaccessible due to an incomplete understanding of their properties. A prominent example prototypical system is bismuth ferrite which exhibits a large reversible crystal deformation (up to 0.5%) in response to optical excitation. It remains unclear exactly how optically generated electron-hole pairs in bismuth ferrite can cause a large lattice deformation which appears to propagate faster than the speed of sound in the material. Moreover the exact role of electron-hole pairs and the propagation vector of the distortion remains unclear. Utilising time-resolved BCXDI will enable direct visualisation of the lattice distortion in three-dimensions from which the atomic displacements can be inferred and contrasted with model predictions.

This project will focus on imaging time-varying structural phenomena in a wide range of ordered multifunctional matrials by employing a novel deterministic form of BCXDI to obtain three-dimensional images. The application of deterministic BCXDI to the study of dynamic structural phenomena will provide a novel and robust means to directly image in three-dimensions non-equilibrium dynamics of the material undergoing a symmetry breaking structural transformation. Knowledge of the atomic displacements from equilibrium is obtained with sub-angstrom sensitivity and will greatly aid our understanding of the kinetics of dynamic phenomena that are central to the development of next generation materials and devices. This research proposal will be carried out in collaboration with Prof. Steve Collins, Diamond Light Source, Oxfordshire and Prof. Hans Fangohr, European Xray Free Electron Laser (E-XFEL) Facility in Hamburg.

Potential impact
Economic Impact:

Multifunctional materials that will be investigated during this fellowship are considered future enabling materials with a wide range of applications including next generation memory technology, ultra-fast optical bistable switches and solid phase battery technologies.

Revealing the time-resolved three-dimensional electronic and magnetic structure in multifunctional materials such as bismuth ferrite will enable a complete understanding of the behaviour of such materials when utilised in a range of device settings including magneto-electric devices and photovoltaic devices. It is also likely that new phenomena will be revealed, as has occurred numerous times in recent years. New knowledge gained here will permit a step improvement in the design and subsequently the performance of fabricated prototype devices within the lifetime of the fellowship. Shortly after the completion of the fellowship and within 10 years, there is potential for new technologies to be developed and commercialised that utilise novel behaviours as revealed in materials during this fellowship. The potential economic benefits are (1) an uplift to the existing semiconductor industry when adopting and licensing this technology and (2) the potential for the creation of new industries based on as yet undiscovered phenomena. This will likely result in the creation of new skills and training opportunities in related industries. Potential beneficiaries include major semiconductor companies such as Hewlett Packard, Toshiba and Micron Technologies.

The potential economic benefits of gaining a complete understanding of the structural phase transitions in materials such as vanadium dioxide are far reaching. For example, a full understanding of the structural phase transition would make it possible for the wider semiconductor device industry to design all optical switches and optical memristors with an understanding of how the device will function in various conditions and over extended periods of time. This device would operate on the femto-second time scale which is several orders of magnitude faster than present day transistor technology. Realising all optical switches based on vanadium dioxide is a prelude to all optical telecommunications and the potential for all optical computing. The impact here would be immense and would affect every aspect of modern society where telecommunications and computers are utilised. This would be truly disruptive technology. Technology and telecommunications companies such as IBM and Cisco Systems will likely show an interest in ultra-fast femto-second all-optical switches based on our research into vanadium dioxide.

Social Impact:

There will ultimately be a societal impact as this work will enable the development of the aforementioned technologies which will improve the lives of all people groups, but this impact will be achieved beyond the duration of the project (approximately 10 years). In order to ensure that the public are made aware of the importance of this fundamental research and how it can help them in decades to come, myself and the research team will be involved in various public engagement activities as described in the Pathways to Impact document.

I would like to inspire young people from ethnic minority and disadvantaged groups within the UK to consider the benefits of Science, Technology Engineering & Mathematics (STEM) careers. I will achieve this by working with the public engagement team at the University to identify predominantly disadvantaged schools and colleges, as detailed in my Pathways to Impact document. At intervals during the fellowship, I will deliver informal talks on my research and career path. This is likely to have a lasting impact on their lives and encourage them to further develop the necessary skills to succeed in STEM related careers.